608: Epigenetic control of plant development

Technical abstract
Most aspects of plant development are under epigenetic control, that is, under the control of heritable changes in gene expression that are not associated with changes in DNA sequence. My group is studying the molecular basis of this epigenetic control and its impact on plant development by dissecting the role that DNA methylation, chromatin modifications and non-coding RNAs play in directing relevant gene regulation at the transcriptional and posttranscriptional level. We are particularly interested in understanding how the unique combination of genetic and epigenetic information is passed on from each parent and thus have a major impact on plant performance. This analysis may provide pivotal information about how novel beneficial allelic combinations in certain hybrids contribute to heterotic phenotypic effects, or hybrid vigor, and thus improved crop performance.